New applications for terpene acids from olive waste

In this project the pest control properties of natural products from a fruit processing waste stream will be analysed. We will evaluate performance in the control of soil dwelling insects, invertebrates and molluscs. This will help in our quest to realise the benefits of naturally sourced (biobased) products in sustainable agricultural practices worldwide.